hydrogen Fuel Cell

The present invention relates to a hydrogen fuel generator and particularly to a dry cell hydrogen fuel generator for an internal combustion engine.It is known to use a mixture of hydrogen and conventional hydrocarbon fuel in an internal combustion engine in a process known as hydrogen fuel enhancement. Current research suggests that the introduction of hydrogen and oxygen into an internal combustion engine has the potential to produce lower emissions and higher thermal efficiency leading to better fuel economy. Lower emissions can be achieved as the Hydrogen and Oxygen assists the fossil fuel used to "burn" more efficiently.